BRAZZX - Developing a scalable and predictable fermentation process for Brazzein, a new, non-caloric protein sweetener

Calorie gluttony due to sugar over-consumption has led to a worldwide epidemic of obesity and diabetes. The recent statistics highlighting the high propensity of obese and diabetic individuals to require hospitalization and intensive care during COVID infection is a wakeup call for the world to tackle the sugar reduction agenda with renewed urgency.

Current non-caloric sweeteners have not met the aims of previous sugar reduction efforts. This is primarily due to the unfavourable sweet taste profile of most of these sweeteners. Moreover, prolonged consumption of some artificial sweeteners has been shown to result in negative health consequences. Consumers demand a non-caloric sweetener that actually tastes like sugar and can be produced on a commercial scale. **Magellan is developing Brazzein as the next generation of non-caloric, natural sweeteners to overcome the limitations of currently available alternatives.**

Brazzein is a natural protein molecule that is found in a rare West African fruit and has been consumed by humans and primates for centuries. The sweet taste quality of Brazzein is remarkably similar to tabletop sugar. Moreover, being 1500x sweeter than sugar, one would need to use very little of this sweetener in beverages and food, resulting in negligible calories being consumed.

Magellan is developing a scalable and cost effective manufacturing platform for this remarkable natural molecule in order to advance the war against sugar.